Publicate

Our product www.publicate.it is a way for people to organise and personalise their internet, by making it easy for them to collect any kind of content, from anywhere and to organise that content into collections, which is similar to an online filing system. My idea is to improve the level of organisation available and develop a deeper sense of relevancy based on the relationships between the content, how it is organised and the people organising it.The long term goal is to provide an online information portal where all of the information is organised by people, and the relevance and quality of the information is also determined by people. What I need help with is to first turn this long term goal into an actionable plan and support in getting momentum to the development.